New hole transporting materials with energy conversion applications.

This research programme will develop new hole transporting materials (HTMs) with new energy conversion applications (e.g. solar cells and LEDs). The project will involve a large component of organic synthesis, characterization using solution electrochemistry, UV-vis and fluorescence spectroscopy and DFT modelling. Devices will be fabricated from the most promising derivatives